Female-specific Urinary Catheter to reduce Catheter-Associated UTIs and improve quality of life

Ingenion Medical Limited (Ingenion) is a UK medical device SME with a core project team of Edward Cappabianca (project/commercial lead and sustainability/diversity manager), Zia Mursaleen (financial controller), Jeremy Russell (technical lead), Aaron Walsh (technical support) and George Yardy (urologist). Ingenion is solving a significant unmet need with its affordable and reliable urinary catheter designed specifically for the female anatomy that will help reduce infections. With less discomfort and more control over their urination, users of Ingenion's catheter can lead more physically active lives. The solution will also save the NHS money and resources like nursing care and bed-days.